Learning to control individual motoneurons with AI-based decoded spinal cord output

Motoneurons are the final common pathway of the neuromuscular system. They integrate the synaptic input from the entire nervous system and generate a neural code for the innervated muscles. Decoding motor neuron behaviour therefore provides the ultimate neural code of movement generation. Motoneurons are also the only neural cells that we can decode with non-invasive methods and thus constitute a window into the central nervous system that can be accessed without the need for surgical implants.
In this PhD project, we propose to 1) develop a real-time (semi-supervised) decomposition method for motor unit identification from high-density EMG recordings; 2) design a biofeedback system that allows to feed back to the user a control variable extracted from the decoded motor neuron behaviour; 3) conduct experimental studies aimed at understanding the plasticity of the nervous system in coordinating the activity of motor neurons (augmentation).